Programme in Lipidomic Oncology

Technical abstract
The control of cell function by changes in gene expression is ultimately reflected in metabolic changes. Lipids are both important metabolites and key regulators in cells. It is now clear that an individual cell can contain thousands of distinct lipid species and that the pattern of these changes in disease. In this project we aim to determine changes that are associated with the progression of cancer and thus identify disease-associated changes which may point to novel sites for therapeutic intervention.